University of the West of Scotland And Aqualife Services Limited

To develop new processes and technologies to increase the efficiency and improve the animal welfare of the fish handling and vaccination process.